Culture Hack

Caper is a creative agency that builds prototypes, develops digital campaigns and runs innovation programmes. We want to develop an open, editable wiki that signposts to all UK arts and cultural open data. This will fast-track Caper’s R&D capacity to develop prototypes that show creative and useful applications for cultural open data. The wiki will act as an incentive and a resource to UK arts and cultural organisations and increase the creative industries’ access to inspiring arts and culture assets.